Winter Gardens Reimagined: Relationality, bonds of attachment, and identity of Victorian heritage

The PhD will examine the cognitive experience of Victorian built heritage, carving pathways for broadening understanding of cultural values through consideration of non-users and place. The transformational restoration of the Great Yarmouth Winter Gardens provides a unique space to map changing and situated perceptions of this unknown cultural artefact amongst non-users of culture.